Polar algae - exploiting cold tolerant phenotypes in polar algae for increased growth and metabolite production

To characterise the growth and metabolic traits in polar marine algae to identify whether polar strains may be advantageous for the biotech industry. To characterise the growth and metabolite response of polar algae to different temperatures to identify whether there is a change in the metabolome and an advantage in growth.